A Mechanistic Approach to Understanding Human Circadian and Sleep Genetics BBSRC DTP DPhil in Interdisciplinary Bioscience DPhil Proposal Tatiana S. W

Sleep is a universally conserved process in animals that is essential to life, yet its function and regulation remain poorly understood. By looking at natural variations in human sleep patterns and their associated genetics, it is possible to identify genes that may be involved in regulating aspects of sleep such as sleep duration. Additionally, this same method can be used to assess how the circadian system, the internal biological timing system, regulates sleep.

Priorities Addressed
BBSRC: Data driven biology, systems approaches to the biosciences
Cross Council Priorities: Brain Science and Mental Health